Expanding Autonomy: Scaffolded, Embedded and Distributed

Autonomy - the right and capacity of each us to govern ourselves, in accordance with our own individual conception of how our lives should go and what is valuable to us - is a central value in our moral, political, and intellectual lives. It is central to our politics and to our sense of the rightful limits of government power. Liberal democracies are justified, in important part, on the basis of the claim that they protect the rights of individuals to pursue their own life plans as they judge fit. For example, such democracies are supposed to remain neutral between different religions and as well as between religion and no religion, leaving autonomous adults with the capacity and the need to make important choices for themselves. Autonomy is protected in law. For example, the law enshrines our right to make important medical decisions in light of our own values. Ordinary people and experts alike hold that in almost all cases, only if someone freely consents can a treatment be justified.

Autonomy is normally understood as protecting the right and the capacity of individuals to make decisions on their own. Even recent feminist work, which emphasises how our capacities for decision-making are socially supported, continues to think of knowledge as essentially the possession of the individual and to think of the context as merely enabling or constraining our capacity to decide. But in the light of recent work in the theory of knowledge, this individualistic approach to our mental lives is becoming increasingly outdated. Cutting-edge work on knowledge and cognition over the past 20 years has been largely anti-individualistic; it shows how our thinking and decision-making is deeply and indispensably scaffolded by our reliance on new technologies and on the testimony of others. Increasingly, we are coming to recognise that depending on others and our environment can empower us as knowers.

This project rethinks autonomy in a way that reflects these important developments. In particular, it assesses for the first time the extent to which autonomy and our capacity to make decisions requires input from or support by others and by the environment in which we decide, and asks whether we need to revise our notion of autonomy to reflect our pervasive dependence on others and on the context in which we decide.

As well as refining or revising our conception of autonomy, the project addresses the practical questions of informed consent and our capacity to make decisions guided by our own values. It will assess the extent to which these central values should remain normatively central, once autonomy is rethought. It will also ask how autonomy, in its new and less individualistic guise, can best be protected and promoted. Taking informed consent and the expression of our values in choice as case studies, it will ask how policy and procedure can best support autonomy and assesses the constraints that autonomy places on the legitimate use of nudges to promote better decision-making by individuals.